'Methanol-based sorption refrigeration and heat pump technology' 1=Energy 2=Energy Efficiency

Solid sorption cycles have been researched for refrigeration, heat pumping and thermal transformers. Most systems to have reached an advanced state of development have used physical adsorption between for example ammonia and active
carbon or water and zeolite. In principle, chemical reactions of ammonia with metal chlorides, bromides etc. have many advantages but the lack of understanding regarding reaction rates, hysteresis, etc. have hampered development. this work
seeks to demonstrate that 2-salt resorprtion systems can be made at low cost and of adequate efficiency to be viable.